Lameness in sheep - The 5 Point Plan

**Lameness in sheep** remains a significant challenge to productivity, resilience, and sustainability in UK agriculture, consistently ranking as a key priority for the sector. It has significant welfare, economic and antibiotic use implications as well as being a significant time and resource drain for farmers.

This project will build on the previous success of the 5 Point Plan (5PP) framework for controlling lameness which was developed as a collaborative industry initiative aligning around a recognizable programme of actions with consistent messaging and clear targets towards a common goal.

Since the framework was developed, the disease profile has shifted, and our understanding of human behaviour change together with the emergence of new communication platforms necessitates a modernization of the plan.

This project will combine a technical review to incorporate new knowledge particularly around the disease CODD, with a re-launched sector wide engagement and communication plan. Since measurement and monitoring both at an individual farm level and ultimately at a national level, are key to success, we will develop an algorhythm capable of detecting lame sheep from video footage designed to be smartphone enabled.